University of Central Lancashire and SignHealth

To enhance and develop new innovative specialist psychological therapies within the Northwest, improving the the well being of the sign language community and to develop the business strategically..